Admium

"As mechanical engineers we have limited experience in electrical engineering and require an external expert to assist us as we develop our design.
Having an electrical engineering expert would allow Admium to successfully design the electrical components for our prototype and production builds.
The knowledge of a specialist in electronics would ensure that our product functions correctly, reliably and safely. "